Maximising the Resource Value of End of Life Engineered Wood Panels (MAX PANEL)

MDF Recovery is a UK technology business that has developed the world's first continuous process that effectively recovers high quality wood fibres from end of life medium density fibreboard (MDF). With previous support from IUK and angel investors, it has proven concept at pilot scale and now seeks to exploit this global market opportunity.

Eighty million tonnes of MDF are produced every year and none of it is currently recycled. Having been invented and developed here, MDFR seeks to ensure that the future economic benefit associated with solving this problem rests in the UK.